An Innovative rechargeable battery charger that simplifies and automates the charging process and battery management to enable the widespread adoption of rechargeable batteries.

Powerchute will develop a battery charger that simplifies and automates the charging process by sorting and charging AA and AAA batteries, providing a simple and cost-effective solution that reduces environmental impact.